Novel Airlift Single-use Bioreactor System for 1-100 Litre Pluripotent Stem Cell Production

Cellexus was founded by Gavin Hands, Yann Lecouturier and Brian Wales. Cellexus is developing a novel airlift single-use bioreactor (SUB) dedicated to stem-cell production at a scale of 1--100 litres. It is expected to generate a year-5 post-project revenue of £26M. This system would have the potential to positively impact regenerative medicine, drug screen processes, biomedical research and other commercial and scientific projects (Rodrigues et al., 2011).